Effects of manipulating germ cell niche in immature human testis: potential mechanism for protection from chemotherapy-induced damage

Advanced development of chemotherapeutic drugs has increased the survival rates of childhood cancer patients to 80% (Mariotto et al. 2009). However, following treatment some male survivors willsubsequently become oligospermic or azoospermic, meaning that chances for these patients to father a child in the future are very reduced (Brook et al. 2001). Future fertility for these patients is of great concern and, although sperm cryopreservation for adults is well established, pre-pubertal boys or those who are not yet able to produce sperm are in need of options for fertility preservation (reviewed in Anderson et al. 2015).